The University of Birmingham And The Housing Associations' Charitable Trust

To transform the Trust into a knowledge-based business by co-producing learning packages that release the community investment portential of social housing organisations.